BaDoom Electronic Toolkit Testing and Usability Study: Modifying object behaviour to increase interaction)

This project explores ways of bringing the benefits of the growing maker-movement to a previously

untapped market of teachers, therapists, carers and families of those with complex and severe neuro-

disabilities.

An ‘electronic toolkit’ will be created to allow a variety of objects to be customised to play music and

vibrate on touch, allowing staff, families and carers to utilise their creative problem solving skills to create

the most suitable customised access to music and vibration for those they work with.